The role of Big Data and Machine Learning in Quantitative Investment Strategies

This project evaluates the role of Big Data and Machine Learning (ML) in quantitative investment strategies, focusing on portfolio selection and the prediction of out-of-sample directional movements of financial time series. Using micro- and macroeconomical data, stock market data, and data beyond the standard impact in financial economics, the models will independently analyze financial statements, market trends, investor sentiment, and consumer behaviour, to predict returns and calculate risks.

The developed learning agent is trained with external, unstructured Big Data, with suggestions of which data can be used to increase system performance. The trained networks will autonomously analyse portfolios and predict profitability, assisting analysts in making investment decisions.

1 Background
ML makes sense of Big Data by connecting different data sources to identify prediction and classification patterns. DL is an ML method which uses artificial neuronal networks (ANNs), inspired by biological neural systems. Information is extracted from large disjointed data sets and therefore suitable for financial and economic forecasts.

2 Objectives
Aim: analyse the role of Big Data and assess the performance of ML in quantitative investment strategies, particularly for portfolio optimization and out-of-sample directional movement prediction.

Objectives:
- perform a review on the state-of-the-art in DL as one of the ML methods.
- synthesize theoretical foundation of DL to be deployed in quantitative investment.
- implement a DL agent, based on long short-time memory (LSTM), and benchmark against other techniques.
- investigate whether the use of external data sources with traditional metrics leads to higher predictive power and analytical accuracy.

Research questions:
- Can Big Data and ML improve quantitative investment strategies and to what extent?
- Which ML techniques/LSTMs are most suitable for portfolio selection and out-of-sample performance management?
- What are the best techniques for feature extraction and data dimensionality reduction?
- To what extent can artificial intelligence be useful for humans in financial decision-making?

An adaptive ML system will be developed, using state-of-the-art DL, to assist analysts and investors in making decisions and giving recommendations in the vein of Thaler and Sunstein (2008).

3 Methodology
State-of-the-art RNN will be identified through a literature review. Data will be collected from both traditional and external data sources and pre-processed in Python by standardizing, considering missing values and categorical data.

The code will be written using TensorFlow/Theano, creating an instance of the sequential class using hidden layers. Inputs of the three-dimensional first layer consist of features, samples (observations), and timesteps (number of development). The activation function defines the prediction format. As the generated output is binary, it can indicate asset performance in a chosen time-horizon or momentum.

The network will contain the transformation of the simple sequence of layers into a series of matrix transforms, using Graphical Processing Unit. The loss function is defined as a binary classification, which represents the deviation of the estimated from the real output.

Weights assigned from the input nodes to the hidden layer are adjusted in accordance within the loss function via a test and training dataset, where the real outcome is known. The 3-tier gate system and nodes (memory cells) form a memory which pass to the next layer. The gates restrict access to the error flows (irrelevant information for the prediction) within each memory cell.

Prediction accuracy will be evaluated using a separate, unseen dataset. If the performance is unsatisfactory, the number of layers and memory units in each hidden layer will be adjusted. Once the system is working, the parameters of the computational model will be calibrated.